Aggregation-induced-active Stimuli-responsive Cellulose-based Nano-objects for Wastewater Treatment Application

In the last years, controlling the self-assembly behavior of stimuli-responsive nano-objects, including micelles, vesicles, worm-like, etc., at different conditions is considered a pertinent challenge in the polymer community. This project aims to synthesize aggregation-induced-active (AIE) stimuli-responsive cellulose-based polymeric nano-objects to control the self-assemblies morphologies of the prepared nano-objects. The controlled self-assemblies will be applied as nitrophenolic compounds (NPCs) adsorbents from wastewater, thanks to their responsive behavior. Moreover, the fluorescence-active part of the prepared nanoobjects not only will lead to easy monitoring of formed morphologies in real-time but also play a key role in the detection of the NPCs at the aqueous solution. This project, by focusing on the removal and detection of NPCs, as toxic pollutants with both severe and long-lasting effects on humans, animals, and ecosystems, is in the framework of the European Union (EU) legislation Policy titled "Water Framework Directive (WFD)," to address the wastewater treatment challenges, which is considered one of the main environmental issues in the twenty-first century, particularly in the EU. The proposed project as an applicable project for using the polymer synthesis and their self-assemblies for wastewater treatment application will carry out at the University of Birmingham (UoB) under the guidance of leading international chemist Prof. O'Reilly. The conceptualization of the proposed project is based on the two-way transfer of knowledge between host and researcher, and research objects will achieve through this knowledge transfer. I will use Prof. O'Reilly's deep knowledge in polymer chemistry and selfassemblies during the project and add the new line in O'Reilly's group, considering my background, by synthesis of the cellulosebased polymeric adsorbent for wastewater treatment.